REMAN-ETN (EQUIVALENT TO NEW)

The project involves the industrial development of a novel cleaning process and materials for the remanufacturing of products with complex internal geometries. The technology applies a combination of energy sources to deconstitute contamination in a product, to restore the product's critical surfaces to a condition equivalent to new, or better than new condition. Products suitable to be treated with this process include industrial printheads (value £1,500 - £6,000) used in large printing presses with hundreds of printheads , consumer inkjet cartridges, consumer and business desktop printers and automotive diesel particulate filters. The process so developed will be environmentally green, with minimal waste materials produced.